Explainable Deep Sequential Network for Flexible Airport Passenger Flow Estimation

Effectively managing how passengers move through an airport-known as Airport Passenger Flow (APF)-is essential for running airport operations smoothly. Accurate APF prediction helps in allocating staff and resources, reducing wait times, and improving the overall travel experience.

However, current models used to estimate APF have important limitations. A key issue is that these models often act like "black boxes"-they produce results, but do not clearly explain how they arrived at those conclusions. This lack of transparency makes it difficult for airport managers to understand what's causing delays or inefficiencies and how to fix them.

This PhD research aims to develop an explainable model for predicting APF using time-series data. The goal is to create a system that not only forecasts passenger flow accurately but also provides clear insights into the reasons behind its predictions. This will support better decision-making in airport operations by identifying where and why bottlenecks occur.
The research will focus on:
1) Designing explainable artificial intelligence (XAI) models tailored for time-series forecasting in airport environments;
2) Exploring neural network architectures, such as Recurrent Neural Networks (RNNs) and Attention-based models, with built-in mechanisms for interpretability;
3) Integrating external contextual data (e.g., flight schedules, weather, holidays) to improve prediction accuracy and relevance.

The expected outcome is a flexible, explainable APF prediction system that supports the development of smart, responsive airport operations-helping airports to become more efficient, adaptive, and passenger-friendly.